Ghosts amongst us: an audio-visual exploration of haunting in Palestine

The practice-led research is a participatory, audio-visual exploration of haunting in Palestine. Working closely with those who have experienced haunting, supernatural sightings and/or spirit possession, I will be using film, sound, photography and other mixed mixed media to explore how jinn (ghosts, spirits, witches, demons and other forces of the al-ghraib or 'unseen' world) are experienced, embodied and described by different Palestinian communities. It draws on my background as a visual anthropologist and curator and offers a radically new way of representing and conceptualizing the relationship between violence, trauma, memory and the metaphysical in Palestine.
Inspired by Tina Campt's theory that identity photographs of black communities can be "heard" and Lawrence Abu Hamdan's forensic research into sound, this research seeks new ways of working together with Palestinian communities to think about how silent, often invisible forces are experienced and can be audio-visually represented by the artist-ethnographer.